Structure and superconductivity of hydrogen and hydrides under extreme pressure

The first stage of this project involves testing new density functionals purpose-built for solid hydrogen under 100-500 GPa pressure, with the goal of establishing whether semi-local density functional theory (DFT) is able to accurately describe this system. This is an ongoing piece of work, running alongside the development of our in-house anharmonic phonon code by another member of our group. The end goal of this work is a comparison of our calculated anharmonic pressure-temperature phase diagram with signatures observed in experiment.
A further aspect of this project is the study of hydrides under high pressure. Since the hydrogen atoms in these systems are "chemically pre-compressed" by the presence of the other atoms, they can exhibit the exciting predicted properties of metallic hydrogen at pressures which are more easily accessible to experiment. Of these properties, we are particularly interested in conventional (phonon-mediated) superconductivity. This part of the project involves studying various high-pressure hydride systems using ab initio random structure searching (AIRSS), density functional perturbation theory (DFPT) and Migdal-Eliashberg theory to predict the stability, crystal structure, phase behaviour and superconducting properties of these systems from first principles. These theoretical predictions can be compared directly to current and future experiments. We are also interested in attempting to construct low-cost proxies for electron-phonon coupling strength and in searching for superconducting hydrides which can operate in lower pressure regions.